UK Beyond Visual Line of Sight UAV Operations

A joint project lasting 13 months between commercial drone company SalusUAV and the University of Bath,

with input from the Civil Aviation Authority.

The aim of the project is to develop sensors and operating procedures that would allow a UAS (drone) to

operate beyond the visual range of its remote pilot. To explore this progression, the project will engage in

developing systems that enable the drone to detect and avoid obstacles and other aircraft without any input

from the pilot. These systems would also make ATC and other aircraft aware of the drone's position at all times.

If successful the project will result in the first small drone to be certified by the CAA to operate a part of its

flight plan beyond the direct line of sight of its operating pilot.